A Fully-Automated Robotic System For Intelligent Chemical Reaction Screening

Robotic systems are changing the way in which we manipulate, control and manufacture materials that are of central importance to society at large. Here, we will take advantage of a state of the art robotic system (Chemspeed Technologies ISYNTH, a Swiss-based technology), based at the University of York to transform the way that chemists (and potentially other scientists) develop new reactions, drawing on its high-throughput reaction screening capability. The ISYNTH robotic system, alongside other analytical instrumentation, will support studies in (a) reaction mechanisms, (b) reaction optimisation, (c) novel route and compound discovery. Reliably capturing reaction data, and its statistical analysis, will be important in ensuring that our project is successful. All data generated from the project will be accessible through a common data repository, providing a rich source of information for future scientists to examine. We will provide a highly-instrumented and data intensive system that will accelerate workflow, productivity, accuracy, and precision in reaction screening for the Chemistry and Chemical Engineering communities.

Potential impact
Funding this programme of research will provide academic researchers (and their industrial collaborators) access to a leading robotic system platform manufactured by Chemspeed Technologies (ISYNTH), which is linked to essential analytical instrumentation (GC/GC-MS, LC/LC-MS, IR and ESI-MS). Not only is the equipment provided as part of this programme of research, but also the expertise of using the robotic system, built-up over 6 years in York, since Chemspeed Technologies (UK hub) moved to York, with £750 K investment in robotic equipment. Our efforts will allow other researchers to benefit from both the key equipment and expertise, with focussed training given in the use of the equipment to suit the chemistry being examined.

We expect that academic and industrial laboratories stand to benefit from well-trained researchers in reaction optmisation, qualitative and quantitiative skills in mechanistic chemistry aligned with reaction developments (highlighted in a recent article by Hodges, Whitten and Ashworth as a key skills gap for industry moving forwards; Chemistry World 'Opinion Article' 2017, Nov. 9th).

Valuable (raw) open data will be made available to the scientific community on each reaction system optimised through use of the ISYNTH robotic system, which can be analysed by other groups (both academic and industrial) in the future. An example, would be optimisation of a key Suzuki-Miyaura cross-coupling reaction, the general outcome of which could lead others to know of the 'best optimised conditions' to molecules with structural similarity, molecular connectivity and/or functional group sensitivity.

A large volume of different reaction chemistries will potentially allow refinement of the ISYNTH robotic system, in addition to the inclusion of future data analysis tools. Creation of the latter in York, with collaborators, will be made freely available to the community where possible.

In the longer-term, we envisage that engagement with the ISYNTH robotic system in York, working synergistically alongside other recent EPSRC investments (ROAR at Imperial College and ASCL at Bristol) will lead to the broader adoption of automated approaches to chemical synthesis in the future.